AI-boosting Physiotherapy home-rehabilitation for advanced arthritis conditions & postponed surgery

Good Boost is a medical technology social enterprise supporting people living with musculoskeletal (MSK) conditions in the UK. We positively impact users' health through the delivery of aquatic rehabilitation-exercise in public swimming pools via our artificial intelligence software on waterproof tablet-computers. In response to Covid-19, Good Boost will build upon it's existing technology to design, build and deliver AI-powered exercise software to be delivered in the safety and comfort of users' own homes. One-third of people living with an MSK condition are over 60-years old and a high proportion live with one or more long-term health condition such as diabetes or heart disease. As this population has an increased risk of health complications in the event of Covid-19 infection, it is essential digital Physiotherapy services are available at home.

The development and delivery of a Physiotherapy exercise app is designed to support the 6 million adults who are 60-years living with an MSK condition. Due to the alteration and cancellation of Physiotherapy and joint surgery services, the app will support users self-manage their pain and function due to their MSK condition. The app will also support people who are admitted to hospital intensive care units who develop a post-infection weakness to regain their strength and function in the safety and comfort of their own home.

Extension funding is being requested to maximise the impact of the project. To date, we have delivered a successful project against all our milestones and work packages; with extension funding we will deliver greater value for people living with arthritis through the second spike of the pandemic and beyond. The extension funding is to support three key elements: 1. Maximise inclusivity of the Good Boost app for BAME communities (fully aligned with responsible innovation framework), 2. Extend the exercise functionality to support more joints that are affected by arthritis, 3. Increase speed of uptake and adoption by more users through formalised partnerships with MSK charities and organisations in the UK and internationally. These three elements are extensions of the existing scope to maximise the commercial readiness and impact of the business-led innovation.

Good Boost is an expert team of clinical and technology specialists with a successful track record of developing and delivery medical software and community health service on a national scale. With support from Good Boost's supporters, collaborators and partners, we have access to the existing communication channels engaging with 60+ year-olds adults living with a musculoskeletal condition. The app will be free to use for the first 3-months with a £4 monthly subscription charge thereafter to ensure the project generates a sustainable income.

This high-value project will support thousands of people in their own home to significantly improve their pain, function and quality of life. The project will generate health cost savings and reduce the overall burden on the NHS during the pandemic and provide a long-term community service indefinitely.